Motional Stark effect (MSE) measurements of microwave-driven current profile on MAST-Upgrade

I completed my undergraduate degree in Mechanical Engineering at the University of Sheffield in 2019. For the past few years I have travelled a little and worked in various sectors and roles, including in nuclear fission where I worked as a systems engineer on the Hinkley Point C project. I became very interested in fusion during this time and decided to apply for the CDT here at York. Although I did my undergraduate degree in engineering, I have always loved physics and am now very happy to be doing a PhD in nuclear fusion!
My project will be on plasma diagnostics, specifically using the Motional Stark Effect (MSE) to measure the internal magnetic pitch angle, which can then be used to infer the distribution of current in the MAST-U tokamak. I will be based mostly at the Culham Centre for Fusion Energy (CCFE).
Further development of the project could include designing a scheme for real-time control of the safety factor (q-profile) of the magnetic field using the MSE diagnostic."